Collaborative open science

WriteLaTeX is a real-time collaborative writing platform which lets you create, edit and share your scientific ideas easily online using LaTeX, a powerful tool for scientific publishing.Through links with other open science tools, journals and publishers, we are creating a complete cloud-based solution for academic publishing.